Development of an Autonomous Robotic cow Cubicle bedding unit (AG ARC)

The development of an Autonomous Robotic cow Cubicle bedding unit (AG ARC), an intelligent robotic cubicle bedder which will autonomously and safely navigate the cubicle shed to monitor and respond to key sensor data of moisture and temperature on the cubicle bed to optimise dispensing of bedding which in turn will reduce risk of environmental mastitis infection within dairy cow cubicles.